Active Virtual Power Plant with CHP Clusters ("Active CHP-VPP")

The "Active CHP-VPP" project partners UK Power Networks, Flexitricity, Smart Grid Solutions, EnerG CHP and the Advanced Digital Institute are investigating the feasibility of a pioneering Virtual Power Plant (Active CHP-VPP) which combines Commercial Aggregation and Active Network Management . The Active CHP-VPP would link demand and supply utilizing clusters of small CHP generators, and integrate both heat and electricity into a VPP, offering the potential for greater provision of low-carbon energy with limited capital investment.